Tomographic imaging of New Zealand's Southern Alpine Fault to study seismic hazard and earthquake triggering

Understanding the potential for inter-earthquake triggering is an important component of improving earthquake forecasts. You will use a revolutionary new seismometer array to image the subsurface beneath the Southern Alpine Fault, an use the results to assess future hazard and triggering.